Cyber Sec app

The proposal is for a security assessment for our online staff performance management product, Appraisd.com. This award would go towards seeking IL2/IL3 security accreditation, enabling us to provide services to local and central government through the G Cloud store at this security level.